Nemesis - perimeter behaviour detection as a service

Nemesis is a perimeter behaviour detection service that looks at network health based on what information and data is passing into and out of an organisation.
This service provide detection of malware behaviour at the boundary, allows an oranisation to monitor inappropriate behaviour within the organisation and also aids in detevcting data leakage.
The service is provided by Babble IT Systems Ltd., a specialist in data security.